BB-REG-NET (Biobased and Biodegradable materials REGulatory NETwork)

World-leading sustainable bio-based chemicals and materials (BB-Materials) developed, designed and manufactured in the UK, offer a once-in-a-generation opportunity to transition away from oil-and-gas, creating a resilient-engine for net-zero, and securing and growing hundreds-of-thousands of highly-skilled and productive jobs.

Chemicals are in everything we use in our daily lives - food, textiles, energy, batteries, defence products, mobile phones and medicines - ensuring our food security, clothes we wear, heating our homes, affording national security, enabling communications and delivering treatments for diseases.

Today, almost all chemicals are made from fossil oil-and-gas, being responsible for ~10% of Global-Greenhouse-Gas-Emissions.

The UK chemicals industry has an ambition. By 2050, it will have doubled in size, sourcing 30% of its carbon feedstock from biomass (Innovate UK, 2024, unpublished), with manufacturing of just 15 biochemicals having potential to contribute 5.2 million-tonnes CO2eq GHG-savings and £1.6 billion annually to the UK economy (DESNZ, 2024, unpublished). Through accelerating the commercialisation of BB-Materials, if 30% of chemicals could be bio-based by 2050, this has potential for £26.25 billion annual income.

The UK is the home of BB-Materials academic excellence, but other areas of the world are already implementing policies/regulations to drive this sector forwards and the UK is rapidly losing this competitive advantage.

Our engagement with 186 individuals and 102 organisations during the Discovery phase concluded that a lack of overarching strategy has led to disconnected departmental policies that hinder BB-Materials commercialisation, and regulations that are better suited to fossil-based incumbents. Due to the nascent nature of the sector, there is limited scientific data and evidence for robust development of regulations, detrimentally impacting the growth trajectory of BB-Materials. Standardised terminology and adequate language for communication is missing, leading to consumer confusion and green-washing.

_BB-REG-NET Implementation will establish a network of BB-Material stakeholders, with the aim of developing new tools, standards and approaches to evaluate the quality, performance and environmental and economic impact of BB-Materials, to assess benefit-risk and facilitate sound and transparent regulatory decision-making._

BB-REG-NET will:

* Generate evidence using regulatory science tools, such as standards, metrics, peer-reviewed research, to inform policy and assist regulators with complex decisions.
* Develop stronger partnerships across the regulatory innovation ecosystem, bringing together different disciplines.
* Share knowledge to inform evidence-based policymaking, allowing the sound assessment of risks and benefits of BB-materials.
* Provide business-growth opportunities by removing barriers to the commercialisation of BB-materials, which are essential to a UK circular bioeconomy and sustainable economic growth.